3LX - Developing low-cost, low-energy, low-detection limit X-Ray image sensors for critical industries using quantum dot technology

**3LX - Developing low-cost, low-energy, low-detection limit X-Ray image sensors for critical industries using quantum dot technology**